Healthtech-IT - 'Cognator' Proof of Market study.

Cognator is a collaborative search engine applied as a data mining tool for use by doctors,
scientists, innovators and patients. Current information retrieval systems such as Google and
Pubmed are overwhelmed, leading to restricted or biased information retrieval. This barrier to
effective access to best current technology and novel applications directly reduces research
efficiency and increases financial demands in a sector where the pace of demand for research
vastly outstrips resources. Combining custom search algorithms with the latest developments
in social networking platforms, crowdsourcing and data visualisation it will deliver
substantial benefits to researchers and practitioners in the medical and health sectors.